Auxiliary Load Control Switch for Residential Demand Response

Every winter we have warnings about blackouts, and the energy supply will become more intermittent as more

wind and solar come on stream. People are aware of the energy challenge, but don’t have many opportunities

to really make a difference.

Demand Response shifts the electricity consumption of factories, offices and households, who get

compensated for doing so. This balances out demand spikes and peaks, and intermittent wind and solar.

DuckDuck and Xsilon are building an Auxiliary Load Control Switch for Demand Response, to fit with the UK

smart meter architecture. This enables housholds to contribute to a greener & more robust energy system.